Paint Roller Cleaner - Graceful Homes Ltd

The Paint Roller Cleaner is a portable self-cleaning water saving-product, powered solely by
mains pressure, which cleans and dries multiple sized paint rollers in under 2 minutes. The
inventor a seasoned builder with over 40 years experience of Painting & Decorating,
measured that it takes an average of 20 minutes to clean a paint roller, during this time over
30 litres of water were used. His device cleans and dries a roller in under 2 minutes delivering
a 90% time and water saving.